Living Mulch Farming System

Led by farmers Alexander and Hannah Fraser, who run a 450-acre organic arable farm in Yorkshire, this Innovate UK funded project aims to develop a new method of growing arable crops: a 'Living Mulch System', capable of achieving organic, no-till production. In partnership with The Organic Research Centre, and building on previous research work, the group aim to conduct rigorous field-scale trials to develop this production method. Their key goals are to explore the best species and variety choice for the system and the optimum timing for establishing the understorey. With their results, the group aim to produce farmer-led and scientifically supported educational resources to facilitate wider adoption of this innovative, environmentally sound and climate positive method of arable production. This will include an online report for farmers to access, summary fact sheets and farm open days to showcase the trial plots.